IMAGINE: Developing AI for targeted and dynamic content auto-generation

"The digital advertisement industry is undergoing a fundamental technology change with advent of machine-learning and big-data, and the introduction of novel programmatic business models including real-time-bidding technologies. There is massive potential for growth if machine-learning algorithms can be developed to successfully deliver personalised campaigns.

Viewers are exposed to 360 digital ads per day, however engagement rates are just 0.05%. Targeted creative (delivering user-specific content and composition) is proven to have a 54% improvement on engagement and can add 30% value across the advertiser/publisher value chain, however, 97% of campaigns are not utilising these techniques as they are very labour-intensive to produce and not currently compatible with a real-time service.

MediaGamma's existing bid management technology delivers lightening quick response times which has secured initial commercial traction. Now, they have developed state-of-the-art deep-learning techniques applied to auto-generation of images or text, and with this project, aim to be the first to automatically generate entire targeted creative campaigns to maximise user engagement."